Purely Pickled Eggs

This company has been developing over the last 18 months and specialises in flavoured pickled eggs, aiming to bring this great part of our food heritage back into vogue, but with a 21st century twist. There are no other companies offering this range and, as it is already proving popular with high end food halls, farm shops, garden centres, pubs and bars, they are currently looking into expanding production. They use British free range eggs, and a wide range of different types of vinegar and fresh ingredients, aswell as herbs and spices in different combinations depending on the recipe. However before production runs increase, the company needs to identify any changes that are needed to processes to improve shelf life, appearance, nutrition and productivity. There are currently no other businesses offering this product range and therefore little existing scientific research available on for example the effect on egg structure over a period of time of different combinations/types of vinegars and flavourings.
The company is looking to establish a sound scientific understanding of the interaction between the base ingredients being used to enable the business to achieve significant expansion plans over the next 2 years.